Rationally designed encapsulation platforms for nucleic acid vaccines

Aims:

1) Design, develop and test a range of Nucleic Acid formulations in vitro and in vivo
2) Test mucosal delivery of Nucleic Acid formulations for enhanced T cell responses"